The University of Essex and Strike Limited

To develop an Artificial Intelligence driven system, which takes variant data streams (including customer and market data) and fuses them in order to recommend various actions based on predicted outcomes.